Bacteriophages in the ageing gut as targeted therapeutics

Bacteriophages are the most abundant biological entity on the planet, but their role in the human microbiome is poorly understood. In this project, the student will use a combination of viromics and culturing to investigate the bacteriophages in the gut of an elderly patient cohort. The student will use our state-of-the-art model systems mimicking the human gut to develop interventional strategies to treat dysbiosis.